Home Harvest Gourmet Foods

At Home Harvest Gourmet Foods we think it is of paramount importance that businesses should take responsibility for their impact upon their macro and micro environment; therefore we wish to operate on a zero waste basis, up-cycling peoples 'waste' whilst also providing delicious exotic mushrooms. With the TSB's help we will be able to achieve this by ensuring that no fresh mushroom will go to waste. Any mushroom left unsold will be dried out, thus significantly prolonging the products shelf life and therefore creating less waste. None of this would be possible without the expertise gained from this voucher.